Minimal Invasive Stem Cell Isolation Technology for Veterinary Medicine

To develop and exploit this innovative opportunity, Biodivide requires access to a range of athletic equine donors to optimise the minimal invasive stem cell harvesting technology. In conjunction, expert veterinary clinical support is required in the field and to act as a medical advisor to the Company. In brief, Biodivide needs help to get access to equine donors to obtain biological samples along with veterinary expertise to develop this revolutionary approach to regenerative medicine.